Training in Systems Biology Applied to Flowering

Technical abstract
This project focuses on plant reproductive development as a subject to provide interdisciplinary training ranging from developmental genetics to computational analysis and modelling of large biological datasets. We will study how the master regulator of reproductive organ development AGAMOUS (AG) selects different target genes at different stages of development. Target availability may be controlled by chromatin accessibility, which is typically assayed by nuclease sensitivity assays. Based on precedents from other systems, it is also possible that AG acts in combination with stage-specific regulators that interact with specific cis-elements within target genes. Therefore, the work will focus on determining chromatin accessibility at different stages, defining stage-specific target genes of AG and mining the data for cis-elements that could mediate stage-specific expression.

To screen for AG targets, tagged versions of AG will be used for chromatin immunoprecipitation (ChIP) at different time points. For chromatin accessibility assays, nuclei will be purified from ap1 cal AP1GR plants at different stages after induction of organ development and treated with micrococal nuclease or DNAseI. Global analysis of nuclease-sensitive sites will be based on published methods using Affymetrix tiling arrays. The datasets will be mined for cis-elements that may participate in stage-specific expression, based on over-representation in target genes bound by AG at specific stages, on the overlap with chromatin accessibility data and on evolutionary conservation.